Future-proofing manufacturing hardware communications FINAL

The Internet of Things is predicted to comprise 30 Billion connected devices by 2020, see IDC report. Brainboxes believes that if this is to come about in just over 5 years then the bulk of these devices exist already but are not connected. Brainboxes will provide the connectivity for the installed base of industrial devices to allow them to connect to IP networks.

Established in 1984, Brainboxes designs and manufactures electronic interfaces that allow the interconnection of peripherals to Personal Computers. We intend producing devices that will connect to the vast array of sensors and Programmable Logic Controllers (PLCs) in use across industry today, in utilities, major manufacturing industry and transportation networks; we will bring them on line by providing both the physical connection to the sensor output and conversion required to make the fragmented multi “standard” PLC systems compatible with the IP network that is the backbone of the internet.

Brainboxes exports in the region of 70% of our products and we intend selling these new devices in our established export markets, in EU, USA and Japan.